Interconnected system for waste, energy, water and transport fuel with CO2 capture

Engas UK, based in Horsham, West Sussex has developed a modular, light weight-PLASTIC-CO2 capturing system that will enable small scale anaerobic digestion (AD) plants to offer high value applications, e.g. Biomethane transport fuel, energy storage for matching the electricity demand with instant supply, and using the by-product CO2 into greenhouses and waste water treatment.
This innovation will build capabilities in the UK to create close loop infrastructure of waste, water, energy, transport and CO2 capture.
This will significantly improve the financial return from small scale AD plants without subsidies (FITs, RHI, ROCs)
Engas UK's novel PLASTIC cylinders made at a fraction of the cost than of a metallic cylinder & their innovative CO2 capturing technology is the basis of this technology to produce 98% pure bio-CNG fuel & 95% pure Bio-CO2 at 70% lower cost & at 50% greater efficiency.
Engas will build a 25Nm3/h modular unit under this project.
This technology will be exported to India to convert the waste generated from over 50,000 fruit & vegetable markets into bio-CNG fuel as part of their significant drive and investment to create 100 smart cities by 2020. Engas has partnerships in the UK and in India with the help from UKTI for a first pilot plant in Calcutta-India.